International Town Twinning: cultural diplomacy and grass roots activism in the Cold War

This project will explore international town twinning, focusing on cultural diplomacy and grass roots activism in the Cold War